SAT - Semi Autonomous Teleoperation

We aim to create a novel semi-autonomous teleoperation experience using modern virtual reality tools. We will build on Shadow Robot’s autonomous dexterous grasping capabilities, Cambrian’s teleoperation control platform and OC Robotics flexible snake arm robots, to take advantage of significant RAS, teleoperation research and equipment at UCL to build a new capability. Our model of teleoperation control will use augmented reality and gesture recognition to drive robots, with autonomous grasping technologies used to hold objects and automatic path planning to manage motion in complex workspaces.